University of Exeter And South West Water Limited

To gain and embed scientific understanding of the effects of moorland restoration on surface water quality, to demonstrate how improved land management benefits water resource management.